Extending The Value of Nematode Genomic Data with WormBase

Many developments in modern medicine are based on the enormous progress made over the last 50 years in our understanding of how our genes work. For example, drugs interact with genes to change how biological systems function. Much of the research that has led to this progress is hard or impossible to do in humans. Because all animals share evolutionary origins, study of simple animals helps to understand human biology. Certain key model organisms have been the focus of intensive study, and some of the most important progress has been made with extremely simple animals. One of these is the tiny roundworm, or nematode, Caenorhabditis elegans. C. elegans research has been strategically supported by the MRC for over 40 years, leading to two Nobel prizes in the last five years, and is a key contributor to our understanding of basic processes such as cell death and aging.

Genetic research has been revolutionized in the last few years by obtaining the complete DNA sequence (the genome) of the organism being studied, which contains all the gene sequences. C. elegans was the first animal to have its genome sequenced. To use genome sequences and all the new information about genes requires information resources that tie together DNA information with experimental data, and relate corresponding genes across animals. This application will enable continued support and development of WormBase, the reference information resource for all genomic and biological data for C. elegans. Wormbase is essential for research using C. elegans, and for relating the results of that research to human biology and medicine.

In addition to its relevance for understanding animal biology, research on C. elegans is particularly important to our understanding of the biology of other nematodes. There are many human nematode parasites, such as those causing river blindness in Africa, which cause an enormous disease burden in the developing world. Major programmes are now collecting genome sequences for these organisms, to enable modern genomic biology to address these diseases. The proposed research also supports the application of the information, experience and technology developed for C. elegans to ensure the most effective exploitation of the new genome data from parasites.

Technical abstract
This application will support two of the five UK posts working on WormBase, the established community database for the genome and biology of the nematode Caenorhabditis elegans and related species. The information managed by WormBase underpins genetic and molecular research on C. elegans, which is one of the key model organisms for animal biology, established through long term strategic support of the MRC. Research in C. elegans has led to fundamental progress in understanding of animal biology, including of cell death, RNA interference, development and aging. Most research in C. elegans currently and moving forwards relies on the complete genome sequence obtained at the Sanger Institute and Washington University St Louis and associated information managed by WormBase. Many other nematodes are devastating human parasites with major disease burdens, particularly in the developing world. Their genomes are being sequenced over the coming few years. C. elegans acts as the primary molecular genetic model for nematode biology, and the intensive knowledge about its genome will be important in maximally exploiting genomic information from parasitic nematodes.

We will maintain the C. elegans genome sequence and gene set through active curation; initiate tracking and curation of functional non-coding sequence; support comparative genomics including links to genes in humans and other animals by multispecies protein and DNA alignments; support analysis and utilisation of the genomes of other nematodes including many human parasites that are being sequenced, acting as the primary resource for Caenorhabditis genomes; and continue to integrate and deliver for public access every three weeks the entire database, built from data collected and curated at all four WormBase groups. We will use sequence analysis, curation software and infrastructure developed with the joint Sanger/EBI Ensembl project for genome annotation, as well as software and standards developed for the GMOD consortium of model organism databases, of which we are a member. We will also maintain the European mirror web site for WormBase.
WormBase is freely available for browsing and download from www.wormbase.org, and also contributes the genome sequence and gene sequences to the primary DNA and protein databases, and participates in other core biological information collaborations including the GO consortium.

WormBase is cofunded by NIH, who support the three US groups and the remainder of the UK group.